low-dimensional topology.

The candidate will work in the area of low-dimensional topology. More precisely, the project will be related to the classification of four-dimensional manifolds. A key goal will be to look at the stable classification of four-manifolds that are almost spin but not spin. For spin four-manifolds, the Kervaire-Milnor invariant can be used in the stable classification. This is not possible for almost spin manifolds that are not spin. The candidate will investigate to what extend the tau-invariant of Schneiderman-Teichner can be used instead. For this a good understanding of methods from geometric and algebraic topology will be needed.